An Integrated Approach to Viral Vector Manufacturing and Supply Chain Network Development

Advanced Therapy Medicinal Products (ATMPs) form a novel class of biologic therapeutics which
pave the way to prevention and treatment of life-threatening diseases. The versatility of
genetically-engineered drug delivery vehicles is also seen in preventive healthcare, with recent
approvals of vector-based vaccine platforms. Viral vectors are currently at the forefront of both
next-generation vaccines and therapeutics; the unprecedented demand for viral vectors forces
manufacturers to simultaneously tackle engineering product and process-related challenges, while
scaling up their production. This is highlighting the need for sophisticated decision-making tools,
which enable effective manufacturing and distribution planning throughout product lifetimes.
Process systems engineering (PSE) has traditionally assisted the pharmaceutical, and more
generally, process industries in the development of such tools. Despite the absence of works
addressing the novel viral vector industry, a review of literature to date reveals classes of
transferable PSE tools for planning of single- and multi-site manufacturing and distribution networks;
these often address complexities of flexible multi-product and multi-purpose manufacture.
Computational challenges emerge alongside the problem of planning under uncertainty, which is
considered in frameworks for capacity planning and portfolio management for the pharmaceutical
industry. Limitations in well-established approaches emerge and the opportunity brought by
application-driven tools for the viral vector industry to operations research is highlighted.
A series of research aims and objectives is proposed, followed by an overview of the progress
to date in light of said objectives. A preliminary mixed-integer linear programming (MILP) model
for the design and optimisation of UK viral vector supply chains is presented and results illustrate
the capabilities and areas of improvement of the developed snapshot model. The framework in
turn relies on techno-economic analyses obtained from computer-aided modelling of well-established
viral vector manufacturing protocols. A local sensitivity analysis highlights a need to systematically
account for uncertainty of the assumed inputs when characterising model outputs.